Parcel and Letter Security for Postal and Express Courier Flows

PARSEC is a project about parcel and letter security in the context of postal and express courier services. The project delivers an ambitious set of solutions by developing, configuring, customising, and piloting innovative tools, services and security management views to fight the abuse of postal and express courier flows for criminal and terrorist purposes. The four PARSEC innovation areas and three use cases strengthen risk analysis and redefine threat detection and resilience capabilities of parcel service providers, customs authorities, police agencies, and other relevant stakeholders. PARSEC develops and tests three next-generation non-intrusive detection technologies (multi-energy photon counting detector, neutron-induced gamma-ray spectroscopy, and X-ray diffraction) and combine them into a detection architecture (= system-of-system) for optimal detection accuracy, speed and reliability. With PARSEC solutions postal and express operators, customs, and police authorities will be more capable to fight crime and terrorism, put in place a stronger deterrent, and to ensure safe and undisrupted postal and express services.